Using novel FIB-SEM microscopy techniques to characterise the internal 3D structure of flocs

The project aims to characterise the 3D internal structure of flocs by using focused ion beam scanning electron microscopy that is more commonly applied in the medical field.